Performing Periods: Menstruation in Early Modern Performing Arts

For centuries, western society has sought to shame what is a completely natural bodily function: menstruation. Research has begun to explore the historical experience of menstruation and how discourses of disgust and euphemism have shaped today's stigmas (see Read 2013; Bobel et al, 2020). However, research is yet to considerhow performing arts interpreted and influenced this cultural conversation. Existing literature focuses upon 'girlhood' and 'greensickness', or menopause, and avoid sustained discussion of this taboo (see Potter 2013; Williams 2016;Paster 1993; McMahon 2023). This PhD, therefore, will track the articulation of menstruation through the female characters of early modern performing arts.

Though Shakespeare's plays do not explicitly stage the menstruating woman, her textual absence testifies to early modern embarrassment in hiding this biological phenomenon. However, not dissimilar to today's euphemisms(Johnston-Robledo and Chrisler, 2020), there appear recurring motifs surrounding the young women of Shakespeare's canon, notably of sickness, the moon, and red-and-white symbolism. We need only recall Desdemona's handkerchief 'spotted with strawberries' (Othello 3.3.438) or Juliet's desire to 'swear not by the moon'(Romeo and Juliet 2.2.109). Beyond Shakespeare, language of sickness surrounds Win in Ben Jonson's Bartholomew Fair (1.5) whilst Bianca of Thomas Middleton's Women Beware Women weeps blood (1.3). Since these adolescents are persistently considered in terms of their sexuality and fertility, it is unsurprising that their menstruation is foregrounded. This project thus seeks to reveal the language of menstruating women in performance, not only of Shakespeare but wider drama and music of early modern England, where periods are hidden in plain sight through recurrent motifs.

Key research questions will ask:
- How did motifs of menstruation in works by Shakespeare and his contemporaries perpetuate or challenge taboos surrounding period blood?
- How can the cross-examination of play texts, ballad sheets and material items reveal new meanings, both similarities and differences, regarding the experiences and the articulation of early modern menstruation?
- How can knowledge of this help better understand, educate, and challenge the shame surrounding menstruation today?

Textual research will be complemented by original archival study of unexplored works dating across the early modern period, paralleling early Shakespeare through to the later publications of the ballads. My relationship with Montpellier and French language skills facilitate access to the SDCI archives and Montpellier's rich medical history. Here, manuscripts such as Vieussens' Histoire des maladies internes (1774) demonstrate the documentation of doctoral practice, medical language and the vilification of menstruation. Moreover, consultation of works at the Wellcome Museum in London, such as Massaria's Womans Counseller (1657), will strengthen this research.

This project will also extend analysis to balladry and material studies. The English Broadside Ballad Archive offers a wealth of predominantly unexplored popular music (examples include The Virgin's ABC, 1674-79, or The Explanation). Analysing the resources of the Shakespeare Birthplace Trust will also benefit this PhD, notably through the study of objects such as the Chamber Pot (1991-31), Linen Sheet (1993-31/65a) and Warming Pan(1993-31/415), as well as the unique feminine spaces of Anne Hathaway's Cottage or Mary Arden's Farm.